Digital Twins for Autonomous Operations and Maintenance of Offshore Renewable Devices based on Multi-access Edge Computing

For a sustainable future, the world's energy source will eventually need to become renewable. This is a serious issue, which I personally have much concern for. By lowering the lifetime costs of offshore devices, I believe this will have a significant impact on the nation's financial capability, to produce more wind farms and other renewable alternatives. Considering that the Operation and maintenance makes up to a quarter of the lifetime costs, this will be an important challenge to overcome, and provides a perfect application for robotics and autonomous systems, to deliver rapid and cost-effective analysis of the structure's condition and performance.